Development of ink formulation for the inkjet printing of flexible supercapacitor electrodes and interconnects

The project aims to produce a flexible supercapacitor, using inkjet printed electrodes that can easily be integrated with fabric for powering wearable electronic devices. The student will utilize BET particle size analysis, viscosity measurements, SEM of powders and films, AC impedance, cycle voltammetry and charge-discharge cycling techniques to characterise the inks and electrodes produced within the project. Once produced, the supercapacitors will be tested for flexibility and durability in a range of scenarios (for example being able to be put in a washing machine). The shelf life of the inks and electrodes after printing will be investigated. Once a supercapacitor of a desired specification is produced, a demonstrator unit will be developed in which the supercapacitor will power a wearable electronic device.
The project is highly multi-disciplinary, involving nanoparticle synthesis, ink formulation, material science and electrochemistry.